Newcastle University and Enocell Limited

To develop a technology which allows fuel cells to operate using lower grade hydrogen fuel resulting in lower operating costs. The technology allows for reduced ancillary equipment within the fuel cell system such as purification systems, air bleed and on/off switching.